Control of Aphids Resistant to Conventional Pesticides

The removal from the market of many of the conventional products capable of controlling Aphids has led to a number of sub-species developing resistance to the remaining methods of control. The funding for this project has enabled the confirmatory testing of a new environmentally neutral - soft pesticide that controls a broad spectrum of Aphid species and resistant types. The product is in the final stages of regulatory assessment and will be introduced to the market in the UK and Europe in 2015.